Using genetics to improve straw digestibility and reduce the carbon footprint of whiskey production

This project investigates the potential for improving the digestibility of barley straw to reduce the carbon footprint of whisky production and explore the use of digestate as a biofertiliser. The research focuses on enhancing straw digestibility for use as a feedstock in anaerobic digestion, which can help lower methane emissions from straw biomass that is often left to decompose in fields or used as animal bedding.

A key aspect of this study is understanding the cell wall structure of barley straw, particularly the roles of pectin and lignin in limiting digestibility. We will explore genetic strategies to modify these components, improving the breakdown of straw. Additionally, we will assess the effectiveness of digestate, by-products from the anaerobic digestion of straw and other whisky production by-products, as a biofertiliser.

Our goal is to determine whether the beneficial effects on crop growth from digestate are primarily due to nutrient availability or the activity of the microbial community within it. This will involve analysing soil microbial composition and nutrient uptake in crops fertilised with digestate.

Ultimately, this project aims to develop barley varieties with enhanced straw digestibility, leading to reduced carbon emissions in whisky production. It also seeks to promote a sustainable, circular bioeconomy through the effective utilisation of digestate as a biofertiliser. Collaboration with William Grant & Sons Distillers Ltd will provide practical insight, facilitating the integration of genetic, microbiological, and agricultural approaches to achieve these objectives.